Assure Charge

The Assure Charge project will undertake industrial research and development of a service platform that provides a more effective and regulated way to perform maintenance and repair of EV charging infrastructure.

The project will leverage the large volumes of connected data available from EV charging infrastructure to operate and maintain this infrastructure more reliably and efficiently. It will do this by enabling collaboration among existing and new market players and providing them with the information and tools they require to achieve the levels of reliability required for widespread adoption of zero emission vehicles.

The Assure Charge project will develop an MVP of the underlying platform that connects local workforces with EV charge point service and repair requirements. This will increase EV charge point network reliability and reduce mean time to repair when faults occur. Standardized service level agreements will be designed to reduce the complexity and overhead of charge point infrastructure ownership and investment. Charge point operators and investors will benefit from auto-generated reports of infrastructure uptime and reliability -- empowering them to access and enforce service level agreements.

The Assure Charge project team will work closely with Electric Vehicle Associations in England and Scotland to conduct a thorough review of the experiences of EV drivers today and technical and commercial structures used for maintenance and repair. Subsequently, a range of EV infrastructure stakeholders, including drivers, will be consulted on what they see as the ideal future of infrastructure repair and maintenance. This stakeholder engagement and customer discovery process will be used to inform the vision of Assure Charge and prioritise the most valuable first steps to provide focus for a field pilot of the developed service platform.

The ultimate objective of the Assure Charge project is to improve the EV user experience by removing the burden of unreliable infrastructure from their concern and into a well-regulated and efficient platform of service providers.

The Assure Charge project addresses an important pain point of our industry at a critical moment. As private (e.g. domestic, workplace, commercial fleet) and public infrastructure matures, fault and service requirement volumes will increase. The requirement for services to keep critical EV charging infrastructure and services online are imperative to the UK Government net-zero targets.